Making and Breaking Bonds with Radicals and Anions

This project will study coupling reactions forming C-C and C-X (X = heteroatom) bonds, without palladium catalysts. This has economic advantages as these catalysts are costly. There are also environmental advantages: (i) environmentally damaging mining of palladium will not be needed to provide catalysts for the coupling reactions and (ii) contamination of pharmaceutical intermediates by hazardous palladium residues will be avoided, thereby avoiding costly purifications.
The couplings will be facilitated under basic conditions by the presence of bespoke organic additives, leading to a potentially useful new approach in synthesis.